Smart Open Load Visibility Exchange - SOLVE

Electricity networks face new challenges from electric vehicles, heat pumps and solar. These low-carbon technologies are vital for net zero but can strain local grids --- high voltages waste solar energy, while low voltages trip EV chargers.

Project SOLVE builds on Ofgem's and NESO's innovation programmes, using open standards and smart meter data to provide real-time visibility of low-voltage networks. By combining this with real-time, appliance-level forecasting, SOLVE enables networks to predict local demand and flexibility, plan ahead, and make better use of existing assets --- reducing costs, avoiding curtailment, and delivering a more reliable, fairer energy system for consumers.